The University of Reading And Safe Training Systems Limited

To upgrade existing and research the design of an entirely new radiation simulator which will have very high realism compared to all current systems.